Affordable Zero Carbon construction

To develope an injected timber frame panel which can be easiy modified or adjusted to give improved U values and improved thermal Bridging as and when required. This will give flexibility with design and